Remote Oil Well Shut In System (ROWSIS)

This project will develop and trial a disruptive system for controlling land based oil and gas
wells remotely. The system will deliver cost effective radio communications between a well
and an operations centre or field service team, uploading instrumentation data and enabling
the well to be shut in (sealed) from a safe distance. A pre-production prototype system will be
designed, built, installed in the field and trialed.
The project leverages our core competences and experience, and our existing customer
relationships and routes to market. We have been approached by a number of potential
customers requesting this control capability.
In consultation with potential customers, a target specification will be defined. Electronic,
mechanical, software and system development work will deliver the pre-production prototype.
Development will focus on delivering the required system range and high reliability
performance, whilst operating safely in an explosive gas environment.
This project is both commercially and technically innovative. We believe this project will lead
to the world’s first intrinsically safe radio system for controlling land wells remotely. There
are significant technical challenges to overcome to design a radio link operating in an
explosive gas environment. We filed a patent on this concept in 2011 and anticipate the
project will lead to further patent applications.
The project will deliver broad impact to a variety of stakeholders. During the project we
expect to stimulate the local economy through creating employment and subcontracting work.
The system will deliver economic benefits to oil companies through reducing lost production,
safety benefits to field engineers through reducing operations in explosive areas and
environmental benefits through providing additional protection against leaking wells.
Following completion of the project we plan to outsource manufacture of system components,
stimulating the wider UK economy.